Good Show mobile app

Our project entails the development of a mobile application to enhance the Good Show platform, a free ticketing service exclusively for grassroots and independent events within the UK arts and culture scene. We pride ourselves on our unique profit-sharing business model, which aims to support event organisers financially. While our primary focus is currently on independent music events, our overarching goal is to extend our assistance to various cultural sectors in the future. The mobile app will provide organisers with efficient event management tools and offer attendees seamless ticket-purchasing capabilities. Our mission is to prioritise accessibility and enhance user experience, ultimately fostering the growth of independent events through unconditional financial support.